Co-creating flourishing futures

We are living in a time of an urgent need to collectively adapt our ways of learning and doing in order to reverse human-inflicted damage to the planet, to enable it to flourish. The Intergovernmental Panel on Climate Change (IPCC) has set out evidence of how human activity has induced climate change and 'caused widespread adverse impacts and related losses and damages to nature and people' (IPCC, 2022). The report calls for urgency in 'system transitions strengthening the resilience of ecosystems and society' in order to support 'human, ecosystem and planetary health' (ibid). This research explores how we might nurture conditions within communities for regenerative cultures that support 'the flourishing of all life, for all time' (Ichioka and Pawlyn, 2021). This research builds on the fast-growing work of regenerative approaches, offering the perspective of a co-researcher embedded within place-based social and cultural infrastructure (in this case a social lab called CoLab Dudley), exploring the research question: **How might regenerative praxis within social infrastructure invite regenerative cultures?** Stories of Place is a monthly gathering on Dudley High Street that invites local people to understand their place through nature-based perspectives, imagine flourishing futures and co-create experiments that might bring us closer to those futures. This process of collective learning through doing is carried out alongside research into regenerative cultures and social lab approaches through literature review and learning exchanges with third and public sector organisations and practitioners. The aim of the research is to co-evolve regenerative research principles that influence, and are influenced by, collective learning and place-based climate action.